AI for wireless networks.

Digital twin (DT), as an emerging digital technology, brings the virtual depiction or the digital representation of the real world equipment to create a mixed reality virtual world. In detail, DT refers to a digital representation of a physical entity or process, powered with bidirectional data communication between the physical entity and the digital representation enable simulation verification, prediction, optimization, and real-time monitoring of its corresponding physical entity. However, one existing issue in DT is the synchronization between physical world and digital world. Our proposed research will use cutting-edge AI technology to solve corresponding problems.